Commercializing Abysis - an integrated resource for storing and analyzing antibody sequence and structure

Around 1/3rd of drugs in development are now monoclonal antibodies (mAbs) with >30 clinically approved. However many fail during development often because they create an immune reaction in the patient. Even newer 'fully human' mAbs can be immunogenic. We will enhance Abysis, our prototype software for storing and analyzing antibody sequence and structure, to allow wide used by pharmaceutical companies enabling production of better antibody-based biotherapeutics. The resource links DNA and protein sequence and structure to aid in developing therapeutic antibodies. We will enhance the interface and underlying code to make the system easier to maintain and install. The software will be modified to work more effectively with unusual antibodies from camel, llama, shark and chicken, which are now of interest to drug companies. We will link unusual sequence features to structure allowing identification of regions of antibodies that may be responsible for generating an immune response.